Molecular mechanisms of the biogenesis and life cycle of bacterial organelles for ethanolamine degradation

Acute diarrheal disease is a major and continuous global health challenge. According to the World Health Organization, diarrheal disease affects over 2 billion people worldwide annually, and sadly, it is one of the primary causes of child death. Infections resulted from Salmonella bacteria are the most comment cause of acute diarrheal disease, accounting for over 1 million fatalities globally each year.

To thrive in a nutrient-limiting environment and compete with other gut bacteria, Salmonella creates specialised nanoscale structures, called bacterial microcompartments (BMCs). These structures confer unique metabolic advantages that help Salmonella to become the dominant species in the hostile environment of the host gut.

A nutrient called ethanolamine is necessary for the development of intestinal epithelial cells and bacterial growth. Salmonella has a special type of BMCs, termed the Eut BMC, which sequesters many ethanolamine metabolism-related enzymes within a protein-based shell. While we understand the importance of Eut BMCs in bacterial infections, we know very little about how Salmonella develops and manages these structures in order to improve cellular metabolism and survive in the challenging conditions of the inflamed intestine.

Our research team has an international expertise in microcompartment assembly. In recent work, we have successfully developed efficient approaches for genetic manipulation of Salmonella and live-cell microscopic imaging to study Eut BMC assembly within Salmonella. Building on these exciting advances and a wide collaboration combining unique and complementary expertise, we now aim to use state-of-the-art fluorescence imaging techniques to film the growth and replication processes of Salmonella in real time at high resolution. This approach will allow us to investigate, in exceptional detail, how Eut BMCs are generated, how they work throughout time, and where they are located in cells. Our overall goal is to discover the precise mechanisms that drive the formation and function of Eut BMCs in Salmonella.

First, we will observe how the Eut BMC is built step by step from individual parts. Specifically, we seek to address whether the shell or cargo proteins assemble first during the formation process. Second, we will use long-term fluorescence imaging to assess the complete life cycle of Eut BMCs, from their birth to disassembly, and how they are separated when cells divide. By watching cell growth and division, we will learn the relationships between Eut BMC construction and activity to promote cell development. This information will help us develop and define mathematical models that will be used to understand how Eut BMCs assemble and work throughout their life cycle. Third, we will map the locations of Eut BMCs within cells and study the factors that determine their localisation and the birth sites of additional Eut BMCs. Comparison of experimental and mathematical modelling data will help us uncover the mechanism underlying the precise patterns of Eut BMC distribution within Salmonella.

This ambitious and multidisciplinary research initiative has both fundamental and applied significance. By achieving these objectives, we will get significant understanding of how Eut BMCs are made and how they function in Salmonella. Understanding Eut BMCs is not only of scientific interest; it also has practical applications. If we can control the generation and function of Eut BMCs, we may be able to develop unique and efficient ways to combat Salmonella and prevent Salmonella from causing harm in the human gut. It can also help us design new synthetic biology tools and engineer novel bio-factories or nanomaterials that could be utilised in many biotechnological applications with great economic benefit.

Technical abstract
Enteric pathogens must secure nutrients to compete with other bacteria and establish colonisation in the mammalian gut. Ethanolamine (EA) is an abundant nutrient in the gut and is necessary for the proliferation of intestinal epithelial cells and bacteria. Many bacteria, including Salmonella, can utilise EA as a sole carbon resource. This capacity is attributed to the metabolism mediated by specialised catabolic bacterial microcompartments (BMCs), namely the EA-utilisation BMCs (Eut BMCs). However, how the constitutive components self-assemble to form a functional Eut BMC and how Salmonella modulates Eut BMC formation and function to thrive in the gut remains elusive.

This proposal aims to elucidate the in vivo biosynthesis, complete life cycle, and subcellular localisation of Eut BMCs in Salmonella Typhimurium model strain LT2. It builds on our expertise in BMC assembly and microscopic imaging as well as our recent breakthroughs in developing genetic constructs and visualising Eut BMC assembly. We will implement automated imaging approaches for long-term, super-resolution fluorescence filming of Salmonella cells. Combining this imaging technique with molecular biology, biochemistry, electron microscopy, growth/enzymatic assays, and mathematical modelling, we will study the in vivo formation of shell & cargo assemblies at the initial Eut BMC biogenesis process to uncover the assembly mechanism. Next, we will capture the entire life cycle of Eut BMCs to dissect the principles underpinning Eut BMC formation, function, and inheritance during cell growth and division. Moreover, we will investigate the mechanisms determining the spatial localisation and biogenesis sites of Eut BMCs within Salmonella. Advanced understanding of Eut BMC biogenesis and functional regulation could pave the way for developing new therapeutics to prevent Salmonella colonisation in the human GI tract and synthetic engineering of BMC-based structures in diverse biotechnological applications.